Imaging & Analysis of Molecules by Electron Microscopy.

The project is aimed at advancing transmission electron microscopy for structural and dynamic analysis of individual molecules & molecular materials.